Wealth From Waste - Revault Prototype

**From Waste to Wealth 1.0: Investigating Concrete Reuse at Scale with a 'ReVault' Prototype**

This collaborative research project explores the technical and commercial viability of reusing salvaged concrete at scale through the development of a prototype floor system known as 'ReVault'. Concrete is one of the most carbon-intensive and waste-generating materials in construction, yet its reuse remains rare due to technical, logistical, and market barriers. 'ReVault' aims to address these challenges through the construction of a prototype.

Led by a multidisciplinary team---including Arup, Pilbrow & Partners, GXN, Keltbray, Queen's University Belfast, The Stonemasonry Company, Gardiner & Theobald and the Engineers Reuse Collective---the project will validate, construct, and test a full-scale prototype using salvaged concrete elements from buildings to be demolished. The 'ReVault' system is inspired by historical vault forms and will be optimised through structural design and sensitivity analysis to meet modern performance requirements and constructability.

The research is structured into 8 integrated workstreams: literature review, technical design, concrete harvesting, prototype construction, construction logistics, commercial appraisal, physical testing, and impact validation.

'ReVault' demonstrates significant carbon savings---achieving an embodied carbon rate of under 10 kgCO2e/m² (A1--A3), outperforming conventional floor systems by over 90%. By implementing a higher aspiration in the Circular Economy hierarchy, this approach has the potential to reduce concrete demolition waste by 700kg/m2 of demolished floor area.

The project will explore business models and market drivers to support wider adoption, with engagement from stakeholders across the built environment sector.

The research supports shared goals across industry and academia to advance circular economy practices, deepen technical understanding, and establish market confidence in reuse systems. It also lays the groundwork for future phases of research and implementation, including potential remanufacturing strategies and wider adoption across the sector.

By demonstrating reuse in practice---not just theory---this project aims to build confidence in the sector and provide a replicable model for low-carbon construction and support the transition to a circular economy. It shifts the narrative from risk to opportunity, from waste to wealth.